Application of Machine Learning to Earth Observation Data Analysis within an African Crop Pest Risk Information Service

Details to be completed when the student submits their project details in March 2019.